Understanding the epigenetic basis for variability in stress responses in plants

Extreme weather events associated with climate change are causing increased crop losses year-on-year. As
sessile organisms, plants have to respond to abiotic stresses such as heat, drought, and high salinity by modifying
their growth and metabolism. These responses require coordinated changes in gene expression across the plant
that are regulated by conserved signalling pathways. Although these pathways are genetically encoded,
responses can vary from plant to plant and even cell to cell. Little is known about what causes cell to cell
variation, but such variation will affect the overall efficiency of the response and hinder our ability to engineer
crops that perform consistently. This project will use cutting-edge microscopy and bioinformatic techniques to
produce a map of epigenetic changes at single cell resolution that can be used to identify gene targets that will
improve the consistency and efficiency of stress responses in crops